University of Dundee and Atlantic Clinical Packaging UK Limited - AKT4

To validate an improved nitazene test strip using real-world drug samples, ensuring accurate detection without false results from common adulterants like caffeine, providing individuals with a reliable tool to test for potent and deadly compounds.